Identification and characterization of cytochrome P450 enzymes critical to xenobiotic transformation in wildlife species (summary to follow)

Identification and characterization of cytochrome P450 enzymes critical to xenobiotic transformation in wildlife species